Staffordshire University and Nisai Group Limited KTP 23_24 R6

To develop innovative service models delivering effective education to young people disengaged from mainstream education as a result of the COVID 19 pandemic and its continued impacts.